Abertay University and W & J Knox Limited

To develop processes to extract high value commercial products from the aquatic waste materials which are retrieved during net servicing which will align with Zero Waste Scotland to reduce waste sent to landfill.